Glycosylation, oxidative folding and antigenicity: a case study using retroviral gp90

1. Cancer Sciences Division annual open day.
2. Science / Art collaboration with the Winchester School of Art.

Technical abstract
The recognition by CD4+ T cells of antigens derived from glycoproteins is central to the development of protective immune responses to pathogens such as viruses and to tumours. Because T cells recognise small proteolytic fragments of these antigens, presented to their T cell receptors by molecules encoded by the class II major histocompatibility complex (MHC II), it has long been assumed that antigen conformation is not an important factor in determining their antigenicity. However, the processing of antigens for presentation by MHC class II molecules is controlled by factors in the intracellular antigen processing compartments such as pH, oxidoreductases and proteases. It is likely, therefore that the susceptibility of protein antigens to these factors will depend upon their structural characteristics such as stability at low pH and presence of stabilising intramolecular disulphide bonds. We have described a T lymphocyte response that is sensitive to antigen conformation - the recognition of a viral glycoprotein called gp90 - which serves as a tumour specific antigen in a murine model of colon cancer. Our initial observations indicate that the antigenic conformation of gp90, which is an immature precursor to the cell-surface expressed gp70, has non-native intramolecular disulphide bonds and is required to be glycosylated. This is an important observation because it shows for the first time that the generation of an immune response may in some instances be controlled by the intracellular ?folding? environment that is experienced by immunodominant antigens during their synthesis. Understanding the cellular biochemistry that underpins this phenomenon could help explain how, for example cryptic epitopes that in one context are thought to initiate some autoimmune diseases and in another are sought as potential targets for anti-tumour immunotherapy might be generated from the same polypeptide sequence expressed in different cellular contexts. This project proposes to investigate the way in which minor differences in the way proteins are folded might control the way in which they are recognised by T cells. In the first instance we will do this by establishing a link between two particular steps in the folding of the gp90 molecule: the formation of disulphide bridges and the acquisition of carbohydrate side-chains. We will also attempt to identify the differences between cells that can and those that cannot generate the antigenic conformation of gp90.